Unreal Accessibility Tool Kit Development

Do you want to play video games with your friends, but find it difficult because of accessibility issues? Our project aims to change that. We are creating a framework that game developers can use to make their games more accessible to a wider audience, including those with disabilities. This framework will include features that developers can simply 'drag and drop' into their games, which will add tools which address some of the most commonly ignored accessibility issues. Things like fully adjustable text and audio, support for alternative controllers and control schemes, and options for colour blindness and low vision. With the help of experts in game development, accessibility, and inclusive design, we will provide a simple and easy-to-use set of tools and resources to help make video games accessible for everyone. Join us in our mission to break down barriers and make gaming inclusive for all players.